Lincolnshire Snail Farm

Innovation funds required to help a new company develop and bring to market UK produced escargot (edible snails) and escargot caviar to supply a niche and growing high end market.